Giving Back - A volunteering Hub to Enhance Social Prescribing in BANES

So many people want to offer their skills or their time to help others but are unsure how to go about it.

To volunteer effectively we need to make sure that people can connect with those in need, and then find activities or groups which suit each of them.

This requires a system that stores information securely about local opportunities and about volunteers and matches them intelligently.

But where do volunteers currently turn for this service? Who matches their skills with the most appropriate opportunity? And, how do they know that the match is safe and that the activity they are assigned is properly monitored?

We offer a solution using our advanced IT platform, ROVA. This platform is already active in Bath and North East Somerset, signposting local users to Wellbeing courses, groups and activities, and connecting urban data sources to enhance the accuracy of signposting.

With this grant we want to build a volunteering module for ROVA, which would be a natural extension of our existing work, and in doing so we will complete the first complete Wellbeing platform for use by the public.

We are going to pilot the system in partnership with our local volunteer organisation "Bath Mind" and with the support of our local authority commissioners. With these key partners we believe that we can deliver an exciting future for volunteering and wellbeing services.